Smart reporting engine for building organisational resilience in renewables

h'alt(r) is a pioneering machine-learning-based mentor, integrated into Microsoft Teams, to build high-functioning teams. h'alt(r) helps renewable energy professionals, experienced or junior, make the best decisions across the asset lifecycle by giving them access to role-based content on demand.

Content promotes front-end loaded decision-making, uses safety as a driver for performance, and stimulates a unified way of executing projects, globally.

What makes h'alt(r) disruptive is its underpinning architecture, rooted in systems thinking and design thinking - making its ability to harmonise knowledge acquisition and application across constantly moving parts of complex adaptive organisations unique.

Asset developers, owners, service providers and manufacturers are under pressure to deliver renewable projects, fast, as they play a crucial role in achieving the 2050 climate target.

While everyone strives to add value to stakeholders and maximise returns, this objective is rarely met across the asset lifecycle. Work often happens in a disjointed manner, across departments, and the supply chain is driven to only optimise their own operation.

Professionals transitioning to renewables are insufficiently trained, especially in new growing markets. Also, organisations are making decisions at speed and work around differences in national and company culture.

With large projects transforming over time involving new stakeholders, knowledge transfer is limited.

Factors like these make it challenging to identify potentially problematic or marginal projects before the construction phase, which puts organisations in firefighting mode for years to come.

Conventional management and safety training can't solve these problems. They are too slow to support the blistering sector growth rate. In addition, they are always push-based and not based on role-specific needs. The result is the status quo: project delays, high downtime, frequent repairs, team frustration, and safety concerns.

With over 17,500 data points collected from pilot-testing and commercialisation phases, an opportunity to deliver on-demand actionable intelligence to c-suite, regional and local renewable leaders has arisen. Actionable intelligence identifies elusive primary leverage points in complex organisations. It connects the boardroom table with operating realities by predicting risks and opportunities at corporate and local levels.

Enabling leaders to act on data-driven intelligence whilst local managers grow their tacit and explicit knowledge repositions organisational learning as a critical catalyst in scaling renewables, improving energy security and reliability and protecting people and the planet.

Therefore, this project specifically focuses on designing and developing h'alt(r)'s intelligent reporting engine that automates data cleansing, enrichment, analysis and visualisation using current digital and programming technologies.